Research interests: Econometrics, Natural Language Processing (NLP), Forecasting, Micro-econometrics

Research interests: Econometrics, Natural Language Processing (NLP), Forecasting, Micro-econometrics

Research summary: The volume of text data has exploded in the past two decades due to increases in online content. This has been accompanied by similarly impressive growth in the NLP algorithms used to analyse it. Together, these developments present an exciting opportunity for economic research, but researchers' ability to capitalise upon this remains limited.
NLP methods are used widely across economics, but they are applied in the absence of any formal statistical guarantees. It remains an open question how to quantify the estimation uncertainty introduced by NLP methods and how this, and other statistical dependencies, affect the downstream economic estimates and forecasts. Consequently, economists cannot reliably inform decision makers about the uncertainty, statistical significance or potential biases of their findings.
In providing a statistical framework that addresses these limitations, my research will support researchers to access and analyse the wealth of text data that exists and enable them to communicate findings more accurately to policymakers. In turn, this will facilitate improved data-driven decision-making and better outcomes for the UK public, thus falling firmly within the ESRC remit.